Investigation of the anti-biofilm activities of inhibitors of the LasB protease and their application in the treatment of Pseudomonas aeruginosa infec

Investigation of the anti-biofilm activities of inhibitors of the LasB protease and their application in the treatment of Pseudomonas aeruginosa infections in cystic fibrosis patients:

This PhD project will focus on an important effector of virulence and disease pathology in PA: the LasB elastase. The mature LasB protein is a 33 kDa metallo-protease and is the most significant of several PA toxins which degrade host immune proteins and cause tissue damage. In addition to its's toxicity, several studies have also identified the importance of LasB in biofilm production, swarming motility and antibiotic tolerance in PA. Therefore, novel therapies targeted towards LasB could potentially decrease both the disease severity of the infection, as well as biofilm formation and persistence in the face of immune and antibiotic pressure. The overall aim of this PhD will be to test the hypothesis that LasB inhibitors can reduce biofilm formation and virulence in CF sputum.